Prestressed Fabric Formed concrete Structures

Investigate the use of prestressed fabric formed concrete structure. Investigate the behaviour in shear, bending.

Assess the viability of fibre reinforced concrete using non metallic fibres. The use of non metallic prestressed material as active reinforcement such as the use of carbon fibre.

Investigate actual live loading in buildings and assess against current codification.